'On demand' protein arrays for personalised proteomics

Protein arrays are miniaturised assay systems in which proteins are immobilised on surfaces for screening of interactions with other proteins, antibodies and small molecules. Applications include the discovery of biomarkers and therapeutic targets. Cambridge Protein Arrays Ltd has developed a novel concept of individualising protein arrays using its DAPA (DNA Array to Protein Array) technology, in which protein arrays are 'printed' directly from DNA array templates by means of cell free protein expression (hence protein arrays ‘on demand’). Where the DNA sequences are the output of sequencing of individual genomes, DAPA provides a rapid link to the corresponding proteomes, enabling a new area of 'personalised proteomics’ and aiding the search for target specific drugs for patient-tailored therapies.This proposal seeks to optimise technology parameters of the DAPA system aimed at improved efficiency and quality assurance.